Maximising plasma turbulence in the hot spot of inertial fusion targets

Proposed field: Inertial Confinement Fusion. Project title: Maximising plasma turbulence in the hot spot of inertial fusion targets.